3D Body Scanning Booth

3Dify aims to develop an autonomous, automated 3D scanning booth that captures a 360
degree colour 3D scan of a person.
3D body scanning has typically been used in high end industry production relying upon
studios, expensive multiple digital camera set ups, extensive calibration procedures, and long
post processing times. While it is possible to manually scan someone with a single scanner, it
is slow, labour intensive and difficult to get complete, even coverage and therefore accurate
body scans.
The project proposal is for a system that would operate using multiple sensors to dramatically
reduce cost and post processing times. It would allow for full colour 360 degree 3D capture of
individuals in an end user experience similar to a traditional photo booth, with the data
accessible by the subject.
Applications for personal 3D body scans include 3D printing sculptures of people, apparel
fitting, holographics, animation, computer graphics, gaming, and health applications.
3Dify was featured as one of the “Best British Tech Start Ups” by the Observer. The company
provided the technology behind Break the Mould - a very popular and successful interactive
3D scanning and 3D printing art installation - for the Brighton Digital Festival 2013. The
installation received extensive media coverage in regional TV and print, national and
international radio, news sites and industry focused media outlets.
3Dify created an early proof of concept body scanning rig for Break the Mould, which has
resulted in numerous enquiries regarding the production of a 3D body scanning booth.
The funding will help speed up the research, identify, and develop the most suitable scanner
technology, source suitable hardware, and design and build a proof of concept scanning booth.
It would also allow us to source the expertise to create a robust data processing pipeline for
processing and manipulating multiple 3D images.